Manchester Metropolitan University and T J Smith & Nephew Limited

To develop a new, scalable, systematic framework of continuous product optimisation via patient-centric model and disease burden quantification, to generate new features within existing product families whilst developing adjunct technologies.